Will feral pigs aid or threaten landscape scale nature recovery in Scotland? Understanding their genetics, ecology, and public perceptions

Wild boars became extinct in Scotland many centuries ago, but escapees and deliberate releases from farms have led to their return3. Three breeding populations have been identified in Scotland but whether these represent the return of a native species, or a new invasive threat remains contentious. Categorised as non-native species feral pigs by legislation, they can be shot without license4. However, certain land managers welcome their return. Such diverse attitudes towards feral pigs and potential new escapes hinder control efforts. Presently, no genetic evidence is available to discern whether these animals are of wild or domestic ancestry and to inform stakeholder's positions. This project will contribute to the understanding of benefit-impact trade-offs of feral pigs in Scotland. Specifically, the project will address:

What is the level of hybridisation between wild and domestic stock in known Scottish populations?

At which densities have feral pigs become established in Scotland? What is their reproductive output? And what are the potential drivers of both?

How are densities linked to vegetation impact?

How are public and stakeholder perceptions of the landscape shape by the presence of feral pigs?